Establishing the functional circuitry in the vertebrate visual system

With this project we aim to reveal strategies of nature how to establish functional nerve cell connections during development. This will also help to understand the mechanisms needed for nerve regeneration after injury or neurodegenerative diseases.

A general organizing principle of nerve cell connections in our brain is the formation of maps. For example, what we see with our eyes has to be represented in our brain appropriately. This is achieved through the correct formation of connections between the eye and the brain. Therefore, the visual system that we are studying is a good model to understand these processes.

In our search for factors controlling the formation of nerve connections, we have recently identified a novel candidate molecule. It is found in the retina and in all connecting brain centres. Additionally, this molecule has some characteristics similar to proteins in neurodegenerative diseases, such as Alzheimer’s. Our analysis is therefore interesting in many respects.

We will test the function of this molecule in different cell culture experiments. However, since no cell system can simulate the entire brain, we need to use an animal model (mouse) to examine the exact role of the protein during brain development, specifically in the connectivity between the eye and the brain. The combined results will enable us to draw important conclusions of how nerve cells connect to each other. This is evenly crucial in order to understand the mechanisms of nerve cell regeneration after injury or disease.

Technical abstract
During development, axons make a series of crucial pathfinding choices to reach their targets with which they establish synaptic connections. In the visual system, topographic maps are organized to maintain the spatial arrangement of retinal ganglion cells (RGCs) in the retina through terminations of their axons to neighbouring parts of their targets, and thereby create a representation of the visual world in the brain critical for establishing high-acuity vision. This proposal builds on recent findings identifying candidate genes for controlling these developmental processes. In particular, we are interested in a transmembrane receptor belonging to the family of teneurins, the only pair-rule genes identified in Drosophila that are not bona-fide transcription factors. Data suggests that upon ligand binding, the intracellular domain is cleaved and translocates to the nucleus, where it modulates gene expression through interaction with other regulators. The exact roles of teneurins are not well understood, but data coming mostly from in vitro assays and expression patterns, suggests an involvement during development. With the help of both in vivo and in vitro experiments in mouse and chick we aim to identify the roles of these proteins in establishing the neural connectivity in the visual system. In aim 1 we will reveal the detailed expression pattern of teneurin-3 and -4 during development and investigate effects of misexpression and knock-down of these genes in vivo using electroporation techniques and genetically altered mouse lines, combined with axonal tracing and imaging. In aim 2 we will use cultured RGCs to assess whether teneurin-3 has an effect on axon growth preference, cell morphology or cell-cell interactions. We will specifically analyse the role of the intracellular domain using different expression constructs combined with fluorescent tags. In aim 3 we will identify downstream targets of this transcriptional regulator using a microarray approach comparing RNAs from cultured RGCs with different levels of teneurin-3.
Our in vivo experiments described in the first part will reveal the roles of teneurins in the establishment of the visual circuitry, whereas the in vitro experiments in the second part will shed light on the mechanisms behind these actions. Finally, the third part will identify the downstream genes and enable us to create network maps of genes potentially involved in axon guidance and synaptogenesis. Therefore, the proposed studies complement each other and address issues at a genetic, molecular and conceptual level and make efficient use of in vivo and in vitro assays.